AI-Enhanced In-Process Quality Control for Welded Aerostructures (AERWELD.AI)

Despite monumental advances in aviation technology, the fundamental method of aircraft construction - riveting -has remained virtually unchanged since the first- generation aircraft with a riveted fuselage, dating back to 1929\. The _AERWELD.AI_ project aims to revolutionize aircraft manufacturing by integrating **Artificial Intelligence with automated inspection of Friction Stir Welding (FSW).** a cutting-edge technology for joining metals without melting them. FSW is increasingly seen as a critical process for next-generation aerospace components, offering significant advantages in reducing CO2 emissions, improving fuel efficiency, and lowering manufacturing costs. Despite its potential, the widespread adoption of FSW has been hindered by slow and costly certification and the need for 100% post-weld inspections and quality assurance.

_AERWELD.AI_ addresses these challenges by developing a **real-time quality monitoring and control system** for FSW. Using advanced AI and novel sensing techniques, the system will ensure high-quality welds during production, reducing the need for extensive non-destructive testing (NDT) and minimizing rework. This innovation will boost productivity, improve sustainability, and make it easier for manufacturers to adopt FSW for critical aerospace components such as fuel systems and lightweight fuselage structures.

The project aligns with the **UK Aerospace Technology Institute's (ATI) Destination Zero Strategy**, supporting key priorities like:

* Zero-carbon aircraft technologies: Fabrication and quality assurance of liquid hydrogen storage tanks
* Ultra-efficient design: Rivet-less welded structures to improve laminar flow on nacelles and leading-edge structures
* Cross-cutting digital manufacturing solutions: Developing an adaptive and automated production system with integrated quality control.

_AERWELD.AI_ will play a pivotal role in the development of sustainable aviation by enabling cost-effective, scalable, and high-performance manufacturing processes for future aircraft. Moreover, it contributes to the **ATI FlyZero - Advanced** **Manufacturing roadmap**, which highlights the growing importance of FSW and the need to develop a robust domestic supply chain.